Kemuri: Smart Power Socket POC

A need has been identified for a Smart Power Socket, permanently fixed to a wall that has
sensors for temperature, humidity, motion and power usage. It has to send data continuously
via the Internet, including during periods of power outage.
No compact and tamperproof Smart Power Socket is on the market to satisfy the need. The
design is unique and capable of being developed into versions for Europe and the rest of the
World.
The concept was awarded a prize to build the first demonstrator. This was built and
successfully tested. This project takes the demonstrator through more stages of development
to prepare for larger scale manufacture. This includes professional design of the enclosure,
internal electronics and a set of new prototypes. It requires funds for IPR registration and
certification for safety and radio frequency emissions.
The use case is in the kitchens of vulnerable people living alone. They must consent to
sharing data with family members or carers.
The POC also includes setting up test software for data collection, predictive analytics,
identity management and smartphone visualisation. The results are a prototype system that
gives hourly and daily indicators of wellbeing without any active input from the older person
using the kitchen.